Accessible condition monitoring

This project will explore and prototype ways in which complex condition monitoring software can be accessible and functional for non-expert users (maintainers) through design-led innovation.